Behaviour Change Intervention for Sensible Drinking

AlcoChange is a smartphone applicaton and plug-in breathalyser to help people manage their drinking. The aim of this project is to develop a series of messages, that can be delivered through the app, to act as ‘behaviour change interventions’ or ‘brief interventions’. These will be delivered according to pre-designated triggers for alcohol use, to help modify behaviour.